Innovation Vouchers - Tutors Green Application

Tutors Green is seeking the expert knowledge of a design adviser to support us in the early development stages of our project. Specifically, we require support with the following stages of our design process: user-based design, user behaviour and user testing.